Innovative Digital Interoperability Proof-ofConcept for Operational Policing

2iC is an innovative UK company that develops novel software solutions to integrate diverse
systems that are usually unattended, man-worn or vehicle-borne. 2iC’s software enables
flexible, secure coordination across both old and new digital systems.
2iC has previously invented and delivered an innovative approach for secure interoperability
to the UK Ministry of Defence, winning a prestigious global defence innovation award in
recognition of the inventiveness and utility of its work.
2iC is now seeking to expand its product portfolio outside of the defence market. Using
validated operational scenarios developed in conjunction with prospective users this project
aims to prove the feasibility of improving the interoperability and data integration of lowpowered
devices used by the UK Police Forces, to reduce costs, increase capabilities, whilst
improving public services and the welfare of its officers.
It’s anticipated that, by 2019, every UK police officer will be wearing low-powered,
microcontroller-based monitoring and communication devices that will need to be tightly
integrated with Command systems via secure mobile data solutions.
This project aims to develop a Proof-of-Concept (PoC) system, demonstrating open and
flexible integration of microcontrollers (chips usually costing less than £1 - ubiquitous in
small devices) with a secure Services Orientated Architecture (SOA). The outcome is
intended to be open and flexible integration from very low-powered microcontrollers, through
deployed platforms, up to enterprise-class systems, with none requiring intimate knowledge of
any other, yet all working together.
The proposed approach will not only facilitate adoption of the Home Office’s Digital Policing
Vision but also has a potentially wider application across multiple markets including other
emergency services, telehealth, military, energy, transport and consumer (Internet of Things)
sectors.